Technology and Use of Neolithic Pottery from North Macedonia

The Early Neolithic (EN) is a pivotal point in human history when mobile hunter-gather groups broadly transitioned to agriculturally based sedentary lifestyles, with aDNA and domesticate evidence indicating a relationship between, and movement of, Anatolian and European farming communities. A significant part of this was the widespread adoption and production of ceramic containers, which offer an important data source to examine development of new agricultural practices, such as dairying, the development of technical practices, and the creation of functional pottery classes related to different foodways such as cooking.

Based at the University of York, TECUS will be the first interdisciplinary project utilising archaeological, experimental and lab-based methods to holistically investigate the production and use of EN pottery (6200-5500BC) from North Macedonia. This is a key area that lies within southern and northern routes of Neolithisation, connecting pioneer zones in Western Anatolia, to the Mediterranean and central Europe. However unlike neighbouring regions, EN ceramics from North Macedonia have not been subject to detailed material analyses using an integrated programme of lab-based methods, and as such, there are many open questions about the distribution and spread of technological knowledge, the raw material resources used by Neolithic potters in different landscapes, the ways in which ceramics containers were used, and the development of characteristic pottery styles in relation to current ideas of cultural identity and geographical boundaries. The unique combination of methods used in TECUS that include thin section petrography, scanning electron microscopy, organic residue, mechanical properties testing and use wear analysis will produce high quality multi facetted data to investigate how ceramic production and consumption relates to the daily activities, identity, and the dispersal of agricultural communities. The data will be used to contextualise the place of North Macedonia within broader narratives about the transition to Neolithic ways of living, and the technical and functional development of different pottery types.